Z-Fuels

Design and construct ion of a bacterial process with an integrated Microbubble
distillation system to convert complex sugary feedstocks and crude glycerol to acetaldehyde
(AcAld). AcAld is a desirable product because it can be used as the entry point for the synthesis of acetic acid, acetic anhydride, butanol, butyraldehyde, crotonaldehyde, ethyl acetate, and other high value chemicals. It is the synthesis of butanol that is of particular interest to the biofuel market due to its more desirable characteristics over ethanol.